Nutrition and intestinal health

Technical abstract
The preservation of intestinal mucosal integrity depends on maintaining the balance between epithelial cell proliferation and apoptosis. The underlying hypothesis in this project is that dietary factors can modify this homeostatic process with the potential to enhance intestinal health and minimize the detrimental affects of ageing and damaging stimuli resulting from chronic inflammation. It focuses on the impact of essential fatty acids on gene expression and mucosal cell signalling, involvement of nuclear receptors, and interaction with probiotic bacteria in relation to mucosal homeostasis. We have shown that n-3 polyunsaturated fatty acids (PUFAs) down-regulate mitosis and up-regulate apoptosis in intestinal crypts and that redox tone is involved in this process. We now wish to test the hypothesis that signalling via nuclear receptors PPAR and RxR modifies gene expression, assessed using focussed transcriptomic analysis of previously acquired data, and studies using specific agonists and antogonists in in vivo and in vitro models. The relative roles of redox and nuclear receptor mediated regulation of transcription by PUFAs will be investigated in these models, and in colonic biopsies obtained as part of an ongoing human intervention study with oil-rich fish. Taqman based assays for key genes of interest will be developed to allow more quantitative and sensitive analysis of samples. The colonic mucosa is a complex tissue containing colonocytes, fibroblasts and hematopoietic cells. Chronic inflammation such as that occurring as a result of obesity, colonic bacteria and inflammatory bowel disease is associated with increased colorectal tumourogenesis, probably as a result of pro-mitotic/anti-apoptotic cytokine mediated responses. We will establish experimental models to explore the effects of PUFA on the balance between cell proliferation and apoptosis in this complex system.